Robert Gordon University and Energy Services International Limited KTP 22_23 R3

To develop an Artificial Intelligence and Machine Learning component for an industry leading Digital Twin to enhance its data visualisation and analytics capabilities.